PrImmersive Theatre Process & Production: Developing a Capture Methodology for Archiving Digital Storytelling

This research will lead to a significant original contribution to the field of scenography and archival practice
by providing a systematic documentation of the methods and processes utilised during the production of
immersive theatre.
The complex integrative nature of immersive theatre that increasingly combines virtual reality, rich audiovisual design and site-specific performance spaces has prompted a fast-moving period of creative
innovation, making it difficult for academic research to keep up. The first wave, inspired by the popularity of
companies such as Punchdrunk in the UK at the start of the twenty-first century, spawned a raft of academic
attention and new theories about audience interaction (Alston (2013), Machon (2013), White (2012)). Over
time the term immersive has come to be an indiscriminate metonym for any theatrical performance which
involves even a modicum of audience agency. These critics argue that what we now refer as immersive
theatre is in fact an imprecise umbrella term for a confluence of traditional (i.e., promenade and site-specific
theatre) and other experimental digital formats. Marvin Carlson suggests there is no historical immersive
theatre; it is entirely a synthetic product of the twenty-first century for marketing purposes (2016). It is also
contested by industry professionals who reject the bifurcation of theatrical performance into immersive and
non-immersive; in their view, any production which sufficiently transports the audience into another time and
place meets this contemporary definition (Jarvis (2019), Dixon (2015)). Finally, it has been challenged
aesthetically by critics who contend mainstream immersive theatre is predominantly consumed by the
bourgeoisie (Lehmann, 2006, p118); any output is therefore inevitably trapped within conventional modes of
commercial exploitation and resistant to genuine artistic expression (Ramos, Dunne-Howrie, Maravala &
Simon, 2020).
This critical focus on the audience experience of immersive theatre has largely ignored the innovative and
rapidly changing practices employed in its production, specifically digital technologies and how these are
impacting all aspects of the production process across the industry. This research is timely because it will
expand discussions beyond reception to encompass a close analysis of the production processes involved
in the making of immersive work and offer strategies as to how these rapidly changing processes may be
captured and preserved before they are lost.